Decomposition of speech embeddings

Desirable speech representations should disentangle the content (semantics) and the intonation (expression) from potentially interfering variations, such as speaker identity. Applications range from enabling biometrics-free speech models, to data augmentation by controlling speaker or style attributes or controlled automatic alignment of data [1, 2].

While there is no formalised definition of disentanglement, the intuition is that a disentangled representation should separate interpretable factors of variations in the real-world data [3].

In this project we will investigate supervised and unsupervised techniques to disentangle speech embeddings. Existing works in this space include unsupervised learning methods to recover the real-data factors [3], and methods using variational auto-encoders (VAE) for factorization [4,5].

Modelling techniques for disentangling embeddings should be generalizable to other modalities (e.g. audio, text or images), but the focus will be here on the speech modality.

References
[1] Leng et al. (2023). PromptTTS 2: Describing and Generating Voices with Text Prompt, ICLR
[2] Duquenne et al. (2023). SONAR EXPRESSIVE: Zero-shot Expressive Speech-to-Speech Translation.
[3] Bengio et al. (2013). Representation learning: A review and new perspectives. PAMI.
[4] Hsu et al. (2017). Unsupervised Learning of Disentangled and Interpretable Representations from Sequential Data. NeurIPS.
[5] Kim et al. (2018). Disentangling by Factorising. ICLM